The Demography of Derbyshire: Event History Analysis of Women's Labor Force Participation and Family Formation Patterns in the Late 19th and Early 20t

In this research, I will develop a longitudinal model of women's labor force participation, marriage patterns, and
household production in late nineteenth- to early twentieth-century England.